Processes of coalescence and fragmentation: phase transitions, scaling limits and self-organised criticality

This project is focused on a rich collection of probabilistic models
which involve phenomena of coalescence and fragmentation.

We propose a unified approach to the study of a large class of models
which have separately attracted significant attention in a variety of
contexts.

A particular goal is to give new and powerful descriptions of scaling
limits, and to understand phenomena of phase transition and
self-organised criticality. Such themes are of considerable
significance across a wide range of fields in physics, probability
theory, discrete mathematics and complex systems.

Some of the systems studied will also serve as tools in the analysis
of certain spatial models, which are of lively current interest due to
their relationship to quantum spin systems and physical topics such as
superfluidity.

The last part of the project centres on random interlacements, an
emerging model of percolation and erosion in which long-range
interactions play a significant role. We will combine a range of
probabilistic, geometric and analytic tools to describe the discrete
random structures that emerge, and to understand how their properties
differ from those of traditional percolation models.

Potential impact
The study of random graphs and networks, and the way in which they
change over time, has always been closely connected to a broad range
of applications. Applications of particular current significance
include:

- communication networks, especially ad-hoc mobile networks and
peer-to-peer networks as well as designed or fixed networks;

- the modelling of social networks;

- the study of the spread of epidemics;

- the study of the spread of digital viruses;

- the modelling of biological networks including protein interaction
networks;

- the modelling of systemic financial risk.

Phenomena such as percolation, erosion, and fragmentation studied in
this project are of particular relevance to questions concerning
stability and robustness of networks, both in the context of random
failure or degradation and in the context of targeted attack.

Many tools developed to answer theoretical questions about the
behaviour and evolution of random networks have found crucial
applications in the areas above, and far beyond. Expertise in this
field is in great demand in telecommunications companies and in
organisations such as Microsoft Research as well as in
governmental contexts such as the Heilbronn Institute (in
collaboration with GCHQ).

Beyond the academic context, the main impact of our research will be
on those who use the results of the field in their work for such
companies and organisations. This impact will centre around the particular
insights and results obtained from our own project, but will also derive
from the opportunities afforded to us to communicate other tools and
ideas from the broader research area during our interactions with
potential beneficiaries.